Development of a Satellite-Structural Health Monitoring System Product and Service

Asset owners require reliable & long-term monitoring and assessment of their asset performance and condition so that they can schedule maintenance and ensure the maximum utilisation and life of their assets. Key to this is the application of structural health monitoring (SHM) techniques providing increased accuracy over existing survey methods. A variety of in-situ sensing techniques are used to assess the health, such as accelerometers, strain gauges and displacement sensors. This project intends to develop the tools necessary to allow a satellite-SHM product and service to be offered. Using satellite remote sensing (principally InSAR measurements of displacement) to inform structural health will allow such assessments to be made for a multitude of assets since satellites can image many thousands of km2 in one pass, contributing to a lower cost per asset and application to assets otherwise not frequently assessed. TVUK will act as satellite data provider and lead, TWI as expert in SHM provision, ThinkLab as expert in asset 3D modelling and BIM and STLTech as SHM data provider. A new product utilising InSAR data with structural health modelling and 3D visualisation will be produced, with proof of concepts with Transport for London (also a partner) and EDF.